International Networking for Young Scientists Working on Renewable Energy - China:UK Partnership - Revision 3

Reseachers are being brought together at a China:UK Renewable Energy Research Workshop. They will define and initiate joint research and staff/student exchanges between Chinese and UK universities to advance renewable energy and related research to meet the energy needs of both China and the UK.